DOCUMENTARY FILM, PUBLIC HISTORY AND EDUCATION IN NORTHERN IRELAND

This 'follow-on' project builds on the success of the original project 'Documentary film and the public communication of historical knowledge in Northern Ireland'. It does so in order to engage with new audiences and forge new pathways to impact. It proceeds from the assumption that to maximise the potential of film to facilitate historical understanding in a post-conflict context we need to forge more effective partnerships between historians, film-makers, broadcasters and educationalists. This entails building on existing partnerships and working with new partners in order to exploit new opportunities for public engagement. The question of how we make sense of our past always looms large in Northern Ireland. One of the major challenges presently facing Northern Ireland is how to remove the barriers to engagement with our shared history that exist within a divided society and a largely segregated second-level education sector. In a contested society - albeit one that has reached certain political accommodations - the interrogation of history can play an important role in the process of reconciliation. Knowledge transfer in this case is intimately linked to a broader social pedagogy of reconciliation.

Film and the moving image have an important role to play in promoting knowledge and understanding about the past in a post-conflict society, with documentary film playing a key role in this. Documentaries addressing historical topics have long been a staple of British and Irish public-service broadcasting and have provided a valuable means by which historians bring their scholarly research to the attention of a non-academic audience. Indeed the evidence is that the general public, and in particular young people, increasingly get their historical information from broadcast and film sources (and from the internet). But are the current models of collaboration originated by broadcasters the best ones to maximise this knowledge-exchange process? If historians are to engage with television history on a more effective basis - particularly when this involves understanding history in a divided society - then perhaps we need more effective model of collaboration between historians, media makers and educationalists.

The follow-on project has the following key elements:

1. Wider dissemination of the original project outcomes through film-festival screenings, broadcast, DVD/blu-ray publication of the film element and enhanced website provision of interpretative material for educational use.
2. Partnerships with a major EU-funded curriculum project and educational initiative 'Teaching Divided Histories' to utilise the initial project outcomes and additional curriculum material in secondary education in Ireland, north and south.
3. Exploiting the international platform and community nexus provided by the Derry-Londonderry City of Culture 2013 programme for a series of events concerned with public history, popular memory and film.
4. Development of a further 'live project' case study 'Rebel Voices: Easter 1916' linking the historical research of Dr.McGarry (Rebels: Voices from the Easter Rising (Penguin, 2011) and The Rising. Ireland: Easter Rising (Oxford University Press, 2010) with the film-making of Professor Des Bell in a knowledge transfer project designed both to address the issues arising from public commemoration of the centenary of the Easter Rising, and to further elaborate a model of good practice guiding collaborations between historians, film-makers and educationalists.

Potential impact
The following users and beneficiaries of the research involved in this project can be identified:

* the production company we are collaborating with and more generally the independent film and television sector in Northern Ireland. The former benefits from a direct input of academic expertise in the origination, development and delivery of the pilot film project; the latter in the availability of a model of collaborative practice to be drawn upon to support the effective use of academic experts and their research expertise in television documentary production. The conference we propose provides an important forum for promotion of this model of collaborative practice.

* the 'third sector' in Northern Ireland, and, in particular, a range of film and cultural festivals which will host the exhibition of the work and the audience workshop activity. They will be able to draw upon a range of interpretative experience and multimedia support to grow target audiences, including the audience for Irish-language films and programmes. The planned screenings, festival events and conferences will be vehicle to achieve this impact.

* the Irish national broadcaster TG4 which wishes to broadcast historically-informed documentary films based on original research and welcomes festival screening of its output due to the opportunities to guage audience reaction to work, particularly in the field of Irish language programming. In addition, the broadcaster has particular interest in the multi-platform delivery of historical documentary content and in the results of a pilot scheme using website delivery alongside traditional broadcast. We expect TYGF4 to play a significant role in our conference provision.

* professional or practitioner groups in Northern Ireland - particularly teachers - concerned with peace and reconciliation work and the role of historical understanding in this and in the development of more general models of civic education as exemplified by the 'Teaching Divided Histories' project.

* the school pupils who will use our case-study material as part of their experience of the 'Teaching Divided Histories' project and in the future on the Moving Image GCSE curriculum.

* the citizens of Derry and other participants in the UK City of Culture 2013 programme which we will contribute to through our conference and festival offering.

* the general public in Northern Ireland who will have access to a cultural initiative bringing together historians, film-makers and educationalists, via the various related fora supported by the project, which will contribute to wider public processes of historical understanding and inter-communal communication and commemoration.

* educationalists and community activists in other societies which have experienced violent political conflict where the public understanding of history can play a role in post-conflict reconciliation. Our participation in the Teaching Divided Histories project provides access to this international milieu.